AdvanCing UAVs teChnology to EnabLE monitoRing for A susTainable environmEnt (ACCELERATE)

Unmanned Aerial Vehicles (UAVs) are emerging as powerful tools for sustainable environmental monitoring, playing a vital role in comprehending the diverse effects of climate change on ecosystems. The integration of state of the art techniques such as Artificial Intelligence (AI) with UAV technology has introduced innovative pathways for various environmental applications. However, their full potential remains to be explored. ACCELERATE proposes the development of a fertile inter-disciplinary and inter-sectoral ecosystem that aims to radically contribute towards enhancing UAV technology to enable the sustainable environmental management. The specific objectives of the project are to: a) Create a continuously updated ecosystem with UAV datasets suitable for environmental studies and climate change impact assessment; b) promote methodological advances in the field of UAVs technology, by exploiting the unique capabilities of those data with state-of-the-art techniques; and c) establish clear guidelines and homogenized protocols for the characterization of the exploitation of UAVs in specific application domains. Experimental analysis will also be carried to showcase the practical use of the project outputs via four carefully selected and innovative Use Cases, that will serve as Key Performance Indicators of the project. ACCELERATE brings together enthusiastic staff from academia and industry via a series of carefully-designed secondments, establishing a unique fertile collaborative research and innovation environment to promote pioneering research in environmental and socioeconomic studies and implementation within urban, natural and agricultural environments. A strong inter-sectoral experienced research team of 17 partners from 9 countries, of 9 academic and 8 industrial partners coming from Greece (2), Romania (3), Italy (2), Cyprus (1), United Kingdom (5), North Macedonia (1), France (1), Germany (1) and Portugal (1) constitute the project’s Consortium.